607: Seed oil deposition and mobilization

Technical abstract
The aims of this programme are to identify and characterise new genes/proteins that are involved in controlling the deposition and mobilisation of storage oil (triacylglycerol) during seed development and post-germinative growth. We are using Arabidopsis-based forward genetic screens to isolate mutants that are affected in these processes and we are engaged in map-based cloning the corresponding genes. These mutants and genes are being characterised using a combination of biochemical and molecular techniques including metabolite profiling, transcript and enzyme activity analysis.